Loughborough University and Perkins Engines Company Limited KTP 22_23 R5

To establish research, development and design frameworks deploying advanced uncertainty modelling in decision making processes for the development of future ultra-low emission off-highway powertrains.